Evolution of calcification in coccolithophores

Coccolithophores are widespread marine algae that are threatened by climate change. This project will examine the evolutionary processes that enabled coccolithophores to become the most important calcifying organisms in our oceans. The project will use a combination of genomics and culture-based physiological studies to identify unique aspects of coccolithophore biology.